University of Strathclyde and Howden Group Limited

To develop and implement a sustainable new product development procedure that will ensure timely and cost effective delivery of commercially viable products to the market.